Strengthening resilience in volcanic areas (STREVA)

Please refer to the description on the Lead Institution form

Potential impact
The impact summary for the overall project is presented on the Lead Institution's forms.